Cognitive strategies to facilitate learning in students with Specific Learning Difficulties

The primary research question in this project is how cognitive strategies, specifically the testing effect and the remember-to-know (R-to-K) shift, can be applied to improve learning and knowledge retention in students with Specific Learning Difficulties (SpLD). The research focuses on developing methodologies that help students with SpLD overcome memory challenges and acquire long-term knowledge more effectively.

The research adopts a combination of two cognitive psychology methods. The **testing effect** shows that learning improves through repeated testing. Roediger and Karpicke (2006) found that students who were tested on information recalled more details after a week compared to students who re-studied the same information. Testing, especially when followed by feedback, appears to enhance learning retention. The **R-to-K shift**, observed by Conway et al. (1997), describes how episodic memory (remembering when and where information was learned) transitions to semantic knowledge (knowing information without recalling its acquisition). This shift, vital for lasting knowledge retention, has not yet been thoroughly studied in SpLD students, providing a novel research opportunity.

The project will involve undergraduate students at the University of Hull diagnosed with SpLD, using materials from previous studies by Dewhurst et al. (2009). The research design includes two stages: in Stage 1, participants will learn word-definition pairings and undergo memory testing, categorized into Remember/Know/Familiar/Guess responses. Stage 2 will extend this to more complex prose passages. Comparisons will be made between repeated testing and repeated study conditions, with feedback included to explore its influence on the testing effect. The long-term retention of this knowledge will be assessed after one week and one month.

The project aims to collaborate with academic departments across the university, ensuring a diverse participant pool from various disciplines. The expected output is the development of evidence-based learning strategies tailored to SpLD students, which could be shared across higher education institutions to improve inclusive teaching practices. If successful, this research could significantly impact how educators design assessment and teaching methods for students with SpLD.